Feasibility of developing precision medicine applications in Sri Lanka

We are a biotech startup focused on developing tools for the biopharma and clinical communities to improve precision medicine for ethnic minorities and underrepresented populations. There is a lack of data from diverse backgrounds currently in the public domain to improve on algorithm development since most clinical and genomic datasets are derived from European populations. In this project we wish to assess the feasibility of establishing partnerships in Sri Lanka to generate novel datasets and developing software for digital health applications.